Development of clinically viable, calibrated FMRI

Magnetic resonance imaging (MRI) can be used to view the brain working; this is called functional MRI (or FMRI). By imaging the brain during its normal baseline state and then comparing that with images obtained during an active state (such as during a task like tapping your fingers or viewing flashing lights) we can see regional changes in blood flow and oxygen use which correspond to the areas which have increased metabolism during any given activity. Currently the images produced by this method tend to give locations which are statistically likely to be used, but they provide no information about the underlying metabolic activity which causes these changes in blood flow. Recently, models have been developed which try to extrapolate from what we can measure to estimate an actual metabolic rate of oxygen consumption. To accurately measure the severity and extent of acquired brain injuries such as stroke we mean to develop improved models and measurements of cerebral metabolism based on MRI data obtained from healthy human subjects. We wish to create a MRI-based method of measuring metabolic activity in the brain which is simple, fast and easy to use so that it can be employed in hospitals and emergency rooms throughout the country.